Development of Strategy Software to be used in Education and Private Sector

"Alterity are experts in facilitation and delivering the making strategy process.

The Directors of the company do not have the technological and development expertise and therefore need to engage with external experts and developers to take the idea to a proof of concept stage with a view to implementing the new software in Winter 2015.

"